Integrated geometric and optical imaging to allow real-time ophthalmic medical device validation and clinical assessment

Ophthalmic medical devices, such as contact lenses and lens implanted inside eyes during cataract surgery, need to be biocompatible with the eye and to have the optical profile necessary to interact with the other optical components of the eye (such as the cornea and crystalline lens), to focus light to give good vision. Current instruments cannot deliver this range of information and most verification that a product meets its design parameters is performed manually, increasing costs and the potential for error. Using our innovative miniature aberrometry technology this project will develop a prototype instrument to validate such medical devices during the production process (dimensions and optical quality) and to ensure safe and optimal surgical implantation or placement on the ocular surface.